University of Hertfordshire and Ambar Kelly Limited KTP 25_26 R1

To enhance fire safety in high-rise buildings, eliminating fire risks in riser shafts by introducing advancing fire safety simulation/modelling and non-combustible materials. Outputs include increased sales, consultancy and a radically improved new version product. Benefits include industry-wide improvements in fire safety standards and (longer-term) contributory research to update building regulations.